Physiotherapy led; online pulmonary rehab classes

Covid-19 is a global health pandemic which attacks the respiratory system. As a private chartered Physiotherapy clinic we have had to close the clinic to help stop the spread of this virus and have been forced to adapt to provide musculoskeletal treatment to our patient's remotely. We have done this by moving our pilates classes online to a live format and provided video calls for our patient's. Our chartered physiotherapists also have experience in treating respiratory patients which forms a fundamental part of our physiotherapy degree.

As our respiratory Physiotherapy colleagues bravely fight to save lives on the front line it is accepted that patients will be discharged with some breathing difficulties and damage to their lungs but ultimately at a level that safely allows them to go home.

We aim to provide pulmonary rehab in a small group format that will help patients lungs recover by doing breathing techniques and return them safely to physical activity, this will be carried out by our chartered physiotherapists in a live online class. This will allow us to monitor improvement and give those patients the chance to optimise their recovery and long term health and well-being. The pulmonary rehab classes will be developed in conjunction with senior respiratory physiotherapists and outcome measures established to assess its effectiveness.